Measurement of the W boson mass with the ATLAS detector

The W boson mass will be measured with low-pileup LHC data collected with the ATLAS detector at centre-of-mass energies of 5 and 13 TeV. Contributions may include studies of electron identification inefficiencies, muon momentum scale improvement, and modelling of the underlying event.